Community engagement in active travel

GALLANT aims to work with up to five communities in Glasgow to develop multi-level (infrastructure-, social/community-, individual-focused) interventions to promote active travel for short journeys. A key aspect of this work will be to understand the mechanisms through which communities coalesce and act collectively to embrace walking, wheeling and cycling practices. This project takes as its starting point models of socio-technical transitions to sustainability (e.g., the multi-level perspective, collective action and thresholds of collective behaviour) to explore ways in which local stakeholders and actors respond to, engage with, adapt and collectively adopt (or not) opportunities to promote walking, wheeling and cycling for local journeys. In this project, Kassandra is also seeking to understand perceptions of cost and benefits to different end-users and how these influence active travel adoption.